YourTour-360 Immersive Video Engine

Imagine being able to 'experience' a place without having to be there... a property you might consider buying or a hotel you're looking to stay at. Beyond curiosity and impressed, what would that mean for you? Would you feel more confident about making better, more informed choices and decisions?

Now imagine being able to immerse yourself in the experience on your phone or tablet -- with or without a Virtual Reality headset. This is called a '**virtual tour**'. In a fully immersive virtual tour experience, you are able to walk through a premise, explore and interact with your environment, getting a realistic feel for the space.

YourTour is an award-winning company that specialises in the creation of immersive and interactive virtual tours, with clients including _the National Trust, the Wallace Collection and Invest in Nottingham_. Founded by a highly skilled team and led by the founder of the hugely successful Lovestruck dating app, **YourTour's mission is to revolutionise digital storytelling - for _everyone_, regardless of age, physical health or location**.

YourTour combines the best parts of 360 Experience and 2D video tours. The result is an astonishing combination of fluidity, interaction, immersion and storytelling. An important part of the unprecedented experience achieved is through the application of smart algorithms to remove objects that affect immersion, such as views of the cameraman, reflections and shadows.

YourTour have produced an ecosystem of tools for the creation of immersive 360 video tours. The missing piece is the DIY desktop creator app, _YourTour-360_, empowering users to cost-effectively create their own tours.

No existing application allows users to benefit from the immersive and storytelling potential of 360 video for virtual tour creation. By improving the computation time and automating the process of upgrading a raw 360 video into an immersive tour, _YourTour-360_ will be truly innovative and will pave the way for a widespread adoption of 360 and VR technology.

Welcome to the future of immersive storytelling -- with YourTour, you'll explore like _never_ before.